Craft in the Cloud: (Re)Shaping Human Rights in the Digital Age

The proposed research aims to examine how access to digital cultural heritage should be understood and regulated from a human rights perspective. It will explore how human rights legal measures related to cultural heritage can be interpreted and enforced in the digital age, establishing a framework to treat digital cultural heritage with the same care as physical heritage. This approach will also identify new opportunities and rights made possible by digital technologies. To narrow the scope, the study will include an empirical examination of museum practices on digital access to cultural heritage collections. By framing access and ownership within a human rights context, the research will highlight regulatory gaps and propose more inclusive measures to balance competing stakeholder rights and promote open access to cultural heritage.